Quantum Dynamics of One Dimensional Reversible Cellular Automata (RCA)

This project investigates the extension of one-dimensional classical dynamics to fully quantum models. The classical models of interest are one-dimensional qubit chains that mirror the dynamics of elementary cellular automata, specifically those where the dynamics are reversible under evolution.

Classically, the dynamics of these systems is governed by a unitary evolution operator whose spectrum is known to be highly degenerate. The goal of this work is to take these RCA and introduce a "quantum generalisation" by adding a perturbative operator that acts as a kinetic hopping term for the quasiparticles permitted by these systems. The aim of this is determine how this perturbation affects the degenerate eigenstates of the original unitary operator and to be able to fully diagonalise the model.

We are utilising the Bethe Ansatz method to diagonalise the model analytically, and at the same time show that these quantum generalisations are integrable. Once these models are shown to be solvable by the Bethe Ansatz, we can look further at extracting the thermodynamic properties of these systems by the thermodynamic Bethe Ansatz.

This method of generalising the problem to a quantum setting to alleviate degeneracies originally shown in the case of RCA 54 by Friedman et al. (2019), and we aim to investigate further models, starting with a classically deterministic version of the PXP model.